Synthesis and Disposability Assessments of Advanced Ceramic Materials in Support of Existing Decommissioning Challenges and Future Nuclear Fuel Cycles

The United Kingdom portfolio of radioactive waste comprises a significant quantity of conditioned high-level waste, alongside a substantial inventory of separated Pu, some portion of which may be disposed of as an immobilised ceramic product. This material will require disposal within a geological disposal facility for a period exceeding 100,000 years. Dedicated host matrices such as zirconolite, pyrochlore and disposal mixed oxide are candidate wasteforms for the immobilisation of separated actinides, whereas conversion to a mixed phase ceramic composite such as SYNROC could feasibly be applied as an alternative to vitrification in borosilicate glass as the baseline thermal treatment of high- level wastes arising from separations processes.

In order to effectively underpin the safety case for the immobilisation of radioactive wastes in ceramic wasteforms, a comprehensive understanding of optimal synthesis routes and materials properties relevant to disposal are necessary, including a detailed understanding of the effects of radiation damage and evaluation of dissolution rates under realistic disposal conditions. The aim of this project is to develop an understanding of such properties in ceramic materials that are relevant to current UK decommissioning efforts and future fuel cycles.

The project will comprise three main work packages:
1) Application of ceramic wasteform materials for the immobilization of simulant Magnox sludges
2) Development of zirconolite and disposal MOX materials in support of Pu disposition strategy
3) Design of SYNROC composites as alternative wasteforms for UK HLW calcine

The project will involve the design and synthesis optimisation of a range of ceramic materials using a range of processing technologies, including the radiological Hot Isostatic Pressing capability unique to the
University of Sheffield. Ceramic compounds will be characterised by conventional in-house characterisation techniques and supplemented by access to central user facilities such as the Dalton
Cumbria Facility and Diamond Light Source to probe the effects of radiation damage simulating alpha-recoil nuclei. There will be an opportunity to validate surrogate compounds with radioisotopes using state-of-the-art radiomaterials handling facilities.